HydroSurv API - Combining automated survey with automated data pipelines

HydroSurv Unmanned Survey (UK) Ltd, (_HydroSurv_) is developing _HydroSurv API_ - a groundbreaking Application Programme Interface and web-application connecting decentralised staff, our field-based survey teams and customers with our IP-enabled integrated robotic survey vessels in the cloud.

As with other field-based service operators, HydroSurv's survey operations were disrupted by the necessary restrictions in working practices and travel uncertainties which have emerged in the wake of the pandemic - but with monitoring programme impacts continuing in parallel to the crisis, it remains crucial that we establish measures to safeguard routine programmes and survey capabilities.

Deploying automated ocean-sensing instruments enables continued data-flow with reduced hands-on human input, but the role of cross-functional client / company teams in specifying, planning and data sharing and the infrastructure to support that with remote-working and reduced face-to-face contact has never been more important than during the COVID-19 pandemic.

_HydroSurv API_ is a proprietary data architecture which will enable teams to work collaboratively in the cloud, sharing digital forms, documentation and viewing geospatial survey data; connected directly to HydroSurv's low-impact, economic Rapid Environmental Assessment Vessels - improving speed, quality and resilience of waterborne data acquisition.

The project will deliver a working prototype / Minimum Viable Product validated through engagement with our customers and partners, and using Agile management techniques to develop, implement and test the new solution at pace